Painting in the Age of Print: Radical Materiality in Transmission from Venice to Bologna

This project presents a radical reinterpretation of traditional accounts of the tactility of Venetian painting, by exploring interactions between painting and the medium of print in the late-sixteenth century. Where previous theories about the changes in pictorial materiality during this period have been confined to the medium of paint, this thesis looks across media to expand and revise this fundamental debate in Renaissance scholarship.

During the latter half of the sixteenth century, the 'masters' of Venetian oil painting developed a revolutionary perspective in relation to their medium. It is widely acknowledged that during this period, Titian, Veronese, Tintoretto and Jacopo Bassano introduced techniques to flaunt the textures of their paints, no longer suppressing every brushstroke. Between moments of arresting abbreviation, and passages expressed through extra-present facture, these Venetian artists purposefully began to exploit the fluidity of their working materials and emphasise rough, tactile surfaces. The materiality of paint gained new agency, able to defy the logic of the painted image by functioning as an independent component of the composition.

There is a dense literature devoted to hypothesising the origins of this materially expressive painting in Titian, which has been referred to historiographically by many names: pittoresco, pittura di macchia and most commonly in English the 'Painterly Style.' This research will employ a technical methodology to add new dimensions to this longstanding area of research. By considering how the artworks were made, the thesis will reframe the development within a more expansive set of terminologies, augmenting historic concepts of this 'style' with considerations of materiality and technique.

Theorising Materiality' has been foundational to the study of materiality in Renaissance art theory. Yet, for all its nuance, Cranston's essay reflects a wider trend to view developments in the medium of paint in isolation. My project has significant potential to advance the study of materiality, by arguing that the emergence of the Venetian painterly technique belongs to a much larger shift in the broader context of cultural production. Shedding new light on the significance of print media to the 'material turn' in art history, the implications of my research will also reach beyond the early modern period.

The establishment of Venice as a European print-centre is a vital context that has been neglected by existing accounts of the Venetian painterly technique. Print had become an artistic interest for many painters during the period, whilst cheap printed ephemera had completely saturated Venetian society.2 Contributing to a reclamation of the importance of prints currently taking place within art historical scholarship, this thesis will argue that this development in Venetian painting took place in response to a range of artistic, cultural and religious factors, but also in response to the saturation of print. Based upon my research thus far, I propose a correlation between the open facture intrinsic to the colourism of Venetian painting and the materiality of print's monochromatic mark-making. A pioneering study of critical importance to my thesis is David Rosand's Titian and the Venetian Woodcut (1976), which identified compelling analogies between the open mark-making of Venetian drawing and the visible brushwork of Venetian painting, which 'retains visual independence even as it participates in the constitution of larger fictive forms.'3 More than four decades later, my thesis will revitalise this trans-media perspective by introducing notions of materiality and bringing print into dialogue with painting.